AI for Deployable Robot Systems and Field Applications, Dependable AI for Human-Robot Interaction

Interested in MARL: Importance of robots to explain their actions to human using clear accessible language

Connected to dependability/deployability: language helps humans understand how they communicate, also potentially improves trust if communication barrier is lowered and natural to humans. Reducing the communication barrier should improve deployability.